URBANE

Urbane: ONE HEALTH APPROACHES TO SUPPORT AGROECOLOGICAL TRANSFORMATION OF PERI-URBAN FARMING

STUDY LINKS BETWEEN FARMING PRACTICES, ANIMAL, HUMAN & ECOSYSTEM HEALTH

URBANE will explore the links between farming practices and health as it applies a One Health approach for tackling issues related to the application & intensification of peri-urban agriculture and the health of animals, humans and the ecosystem as a whole. URBANE supports that other than sustainability, applied agroecology allows achievement of better health of humans, animals and the ecosystem in general by promoting improvements in their physical and psycho-emotional states.

PROMOTION OF AGROECOLOGICAL FARMING PRACTICES

Through sustainable agroecological practices in the peri-urban environment, URBANE aims to make cities more sustainable and inclusive, while boosting the productivity of small-scale food producers located in the peri-urban environment. The project promotes agroecology by building on local knowledge with the support of new technologies and application of the best practices applied in European regions where agroecology is already applied in intensified, market-oriented production fields.

DEVELOPMENT OF NOVEL TECHNOLOGIES AND THE URBANE DSS

Use of the URBANE novel tools and the engagement of local knowledge will be used as drivers to support decision making and achieve a high impact. URBANE is designed to build on local knowledge, supported by new technologies and best practices applied in European regions where agroecology is already applied in intensified, market-oriented production fields. The URBANE DSS will be delivered in two versions: a) for farmers in the form of a friendly application and b) for authorities providing information on the potential dangers and the environmental and crop yield impact of the application of agroecological farming practices.

TRAINING AND POLICY RECOMMENDATIONS

Formulation of policy recommendations resulting from the URBANE approach implementation and the project’s results will allow expanding the reach of the approach and positively influence and support of its broader adoption. Policy recommendations will be made for supporting the adoption of the URBANE approach, towards meeting the SDGs, Green Deal and Africa-EU Partnership goals.